Artificial Intelligence & Data Science for Sustainable Futures

Our interaction with the natural environment is crucial to health, wealth, safety, and future development. The growing availability of large, complex datasets from diverse sources (e.g. environmental monitoring, satellite sensing, climate models, medical records, social media, and citizen science) presents an opportunity to transform our understanding of environmental change and human impact.
This PhD will develop AI-driven methods to integrate data from multiple sources, providing evidence for informed decision-making and advancing understanding of environmental challenges. Leveraging data effectively could revolutionize responses to pressing societal issues such as climate change, healthy oceans, and clean air. Achieving this requires sourcing and integrating diverse data, developing computational frameworks tailored to both data sources and applications, and ensuring accessibility for end-users. This includes appropriate computational facilities, timely data processing, and user-friendly outputs that integrate with existing workflows.
The project aims to deliver information and tools for decision-making across sectors like energy, water, transport, agriculture, and government policy. It will support efforts in climate adaptation, air quality improvement, ecosystem restoration, and disaster preparedness. However, challenges exist, including data access, inconsistencies, integration complexity, and gaps between data producers and decision-makers. These barriers have prevented society from fully exploiting environmental data for informed action.
This PhD will address these challenges, providing a step-change in understanding environmental change and delivering data-driven solutions using AI.